Liverpool John Moores University and Laing O’Rourke plc KTP 21_22 R4

To develop a sector leading solution for temporary site welfare aiming to produce industry best practices for the design, use and re-use of temporary site accommodation, with a real focus on energy efficiency and workforce productivity, to help meet ambitious sustainability targets.